Physics-enhanced velocimetry of Flow-MRI

Over the past decade, 4D-Flow MRI has become a routine diagnostic for cardiovascular
disorders. This non-invasive imaging technique provides highly detailed, time-resolved
visualisations of the blood flow velocity with full volumetric coverage. However,
conventional 4D-Flow MRI images are inherently 'noisy' and have low resolution in space
and time. As a result, they often require extensive post-processing. This spells practical
challenges for clinical assessments of the cardiovascular system. Aortic valve
pathologies in particular have been found to trigger transition to turbulent flow,
characterised by structures smaller than a few millimetres. Due to the trade-off that
exists between signal-to-noise ratio and image resolution, these small scales of motion
cannot be measured directly and must instead be modelled. Most of the research effort
devoted to MRI image reconstruction and super-resolution to date has focused on the
laminar regime. Of key interest, therefore, is the joint physics-based reconstruction and
segmentation of turbulent flow fields. A particularly promising approach consists in the
solution of an inverse Navier-Stokes problem, in which the boundary conditions, blood
vessel boundaries and flow parameters are inferred directly from the 4D-Flow MRI data.
The problem is regularised using a Bayesian framework with Gaussian random fields. An
adjoint formulation is also adopted to accelerate the reconstruction and segmentation
processes. This method produces quantitatively accurate, physics-constrained models
tuned specifically to each patient, along with uncertainty estimates of the model
predictions. The proposed framework has been successfully applied to (i) sparse and
noisy acquisitions of laminar, Newtonian flows through vascular geometries, and (ii)
laminar, non-Newtonian flows through simple geometries. The aim of the present
research is to extend this approach to turbulent blood flows by assimilating experimental
data into well-established closure models in a Bayesian setting. The calibrated model
with the highest evidence will then be selected. By accounting for turbulence, this work
will raise the accuracy with which key biomarkers, such as wall shear stress and turbulent
kinetic energy, are predicted. This information is of great value in clinical evaluations of
aortic valve diseases like stenosis. A distinct advantage of the Bayesian formulation lies
in its ability to extract these hidden flow quantities without any additional computation.
Moreover, the quality of the reconstructed images can be attained in a substantially
shorter timeframe relative to the state-of-the-art, thus enabling order of magnitude
reductions in patient examination time. This work will open new opportunities for aortic
valve replacement. It will also inform the timing and nature of medical interventions,
which will help improve the quality and accessibility of healthcare in the long-term.